Mres/PhD Economics; The business of science

How do incentives influence what and how science is done? If we understand these incentives well, can we develop Nash-robust estimators for use in meta-analysis that account for the possibilities of fraud, publication bias, and other distortions?